Inferring states of the central nervous system from muscle signals to study neural degeneration

This PhD project will focus on tracking the firings of large populations of motor neurons connecting to multiple muscles acting in coordination to infer ongoing neural states in the central nervous system from recordings of large-scale motor neuron space. The project involves developing new solutions to extract motor neuron information from constantly moving muscles and limbs and studying the information that large sets of motor neurons can provide about ongoing neural information in the central nervous system.